The forgotten forests: remote sensing and predictive modelling to understand the structure, function and future of wet woodlands

The forgotten forests: remote sensing and predictive modelling to understand the structure, function and future of wet woodlands